University of Strathclyde and Long Lane Deliveries Limited

To streamline operations through application of emerging business process modelling and optimisation expertise, knowledge management and operational excellence tools and techniques.